High-throughput in vivo profiling of candidate human obesity genes in zebrafish

Maintaining a healthy body weight is key to reducing disease risk. Obesity - an increase in body weight to an unhealthy level - is strongly associated with a range of diseases including cardiovascular disease, diabetes and cancer. Further, obesity places a huge burden on healthcare systems. In the UK alone, treating obesity-related medical conditions costs the NHS ~£5 billion/year with wider societal costs estimated at ~£27 billion/year. Therefore, understanding mechanisms that cause obesity is of primary public health importance. Clinical sequencing studies, such as the Genetics of Obesity Study (GOOS; goos.org.uk) have identified hundreds of genes that are associated with severe obesity in both children and adults. It is now vital to understand which genes, when their functions are disrupted, cause obesity. Such knowledge will greatly improve our ability to therapeutically target molecules to prevent and ameliorate obesity. However, identifying which genes cause obesity, as opposed to being only associated with obesity, requires extensive functional experimentation in the laboratory. Moreover, current strategies to test how genes cause obesity are imperfect and rely on culture of cells in petri dishes, or expensive and time-laborious methods using rodents. In this proposal, we will use zebrafish - a small freshwater fish - to test whether genes cause obesity. The advantages of using zebrafish are that (i) gene function is tested in living animals, and therefore gene roles will be assessed within an endogenous, physiologically-relevant context, (ii) many genes can be tested in an inexpensive and rapid fashion, providing extensive information on candidate human obesity genes, and (iii) the function of each gene can be visualized non-invasively in live animals using high-resolution imaging techniques. In particular, this project will focus on how candidate human obesity genes influence the function of neurons within the brain to regulate appetite, feeding behaviour and susceptibility to obesity. Our initial results have identified that Semaphorin 3 signalling modifies the development of feeding neurons, with subsequent effects on obesity. Primary objectives of this proposal are to (i) understand how Semaphorin 3 signalling influences the real-time activity dynamics of feeding neurons, and (ii) to identify which genetic variants in components of the Semaphorin 3 signalling pathway influence obesity. Altogether, the results from this project will identify new candidate obesity genes in humans and provide novel information on how candidate obesity genes influence the real-time activity of feeding neurons. These results will help stimulate the development of novel anti-obesity therapies.

Technical abstract
Obesity and associated diseases cause 3.4 million deaths every year. The design and development of new anti-obesity therapies is urgently needed. Exome sequencing studies have identified many new genes that are associated with severe obesity in humans. These genes represent potential new therapeutic targets; however, how they function in obesity is entirely unknown. In this proposal we will utilise a novel, in vivo zebrafish model to identify mechanisms that control human obesity and energy homeostasis. We will use zebrafish for two main reasons: high-throughput in vivo mutagenesis and real-time in vivo imaging. Our preliminary data have identified that Semaphorin 3 signalling regulates obesity susceptibility. First, we will perform a series of experiments to identify how Semaphorin 3 signalling impacts the real-time activity dynamics of neurons within the hypothalamus, which are known to regulate appetite and energy homeostasis. Second, we will implement a new high-throughput automated mutagenesis strategy in zebrafish to comprehensively identify new candidate human obesity genes outside of known obesity pathways. We have established a collaboration with Professor Sadaf Farooqi and the Genetics of Obesity Study to identify candidate human obesity genes, and their function will be assessed in vivo, in zebrafish. Altogether, this proposal will both (i) comprehensively identify new human obesity genes, and (ii) establish how human obesity genes impact dynamic feeding circuit activity with consequences for feeding behaviour and obesity. These studies will be critical for expanding the human obesity gene map, and will provide new molecular targets for anti-obesity therapies.

Potential impact
The most important beneficiaries of this research will be the GENERAL PUBLIC and severely obese children and adults in particular. Obesity is associated with a range of medical conditions, including cardiovascular disease, diabetes and cancer. Diet and exercise are key determinants of obesity; however, it is estimated that up to 86% of phenotypic variance in obesity is heritable and likely due to genetics. Therefore, understanding the genetic causes of obesity could provide new druggable targets to modulate energy homeostasis and prevent/ameliorate obesity. Multiple anti-obesity therapies have been successfully developed but withdrawn due to complications. Our research will greatly expand the list of candidate druggable targets, and provide greater opportunities for the development of selective, precise anti-obesity medicines. Obesity costs the NHS ~£5 billion/year with wider societal costs estimated at ~£27 billion/year. Further, in the UK alone, 28% of adults are obese and ~62% are overweight. Therefore, identification of new candidate anti-obesity targets will have wide-ranging societal impact.

This project will also engage with the GENERAL PUBLIC via multiple outreach mechanisms to provide learning opportunities for the public on the genetics and neuroscience underlying obesity. The general public will therefore benefit from greater knowledge of (i) the genetics of obesity, (ii) it's heritability, and (iii) mechanisms by which the brain regulates appetite and food consumption. At a minimum, such knowledge may change general eating habits and improve overall health.

The PHARMACEUTICAL INDUSTRY will be a beneficiary of this research due to the identification of new anti-obesity targets. It is expected that new targets will lead to new drug development opportunities with the potential for long-term benefits to health. Additionally, this research has the potential to benefit the UK economy by stimulating drug discovery, commercialization of new diagnostics/therapeutics and reducing obesity burden.

The ACADEMIC COMMUNITY will be primary beneficiaries of this research due to the identification of new human obesity genes for follow-on mechanistic analyses. Additionally, a greater understanding of how obesity genes influence neuronal activity will also drive future studies. The novel implementation of in vivo screening methods in this project will increase the rate at which obesity genes are identified, and thus help stimulate future research opportunities for the academic community. As the mechanisms of obesity are highly conserved between zebrafish and humans, the methodology implemented by this project will provide a valuable component of a wider, multi-component, integrated strategy - encompassing cell culture and mammalian models - to functionally annotate human obesity mutations. The academic community will benefit from the development of these new screening and imaging methodologies to meet the need for functional annotation of obesity genes. The research will stimulate greater interest in using zebrafish as a model to study obesity. This will benefit both the zebrafish and wider academic communities by maximizing the in vivo screening and imaging advantages of the zebrafish model system.

The HEALTHCARE COMMUNITY will benefit from a greater understanding of obesity genes and pathogenic genetic variants in the UK population. A longer-term benefit will be using functional information on these genes/variants to inform obesity risk, treatment effectiveness and other personalized medicine strategies.